AMMA-2050 NEC05274

Potential impact
The primary impacts of AMMA-2050 will be: the enhanced uptake of the products of climate science in medium term decision-making in West Africa; and the growth of regional expertise in climate science, its impacts and the science-decision making interface.

The AMMA-2050 project combines novel scientific excellence along with fully integrated participation of stakeholders. We are building on the community of researchers and operational partners established in AMMA since 2003, which already has a strong track record of collaborative, multidisciplinary and impact-focused science. Within AMMA-2050 we aim to use this community to derive practical impact from our research, and to demonstrate specific applications of robust climate projections to planning in the agricultural and urban flood-risk sectors.

In order to deliver impact in the use of reliable climate information in these sectors, it is necessary to address the fundamental weaknesses in current climate science and the information it delivers. This physical science research in Pillar 1 of the project will be conducted in very close cooperation with a programme of applied research (Pillar 2) and practical demonstration projects (Pillar 3). Sustained communication among these groups is essential to the delivery of practical outputs that are relevant to users. For example, key measures of high-impact climatic quantities (drought, flooding etc) will be defined within the whole consortium and coordinated at the top level, so that such measures are both useful to users within the demonstration projects, and scientifically rigorous in the climate models. Furthermore, the credibility of climate information relies on the transparent evaluation of the information in terms of its accuracy and reliability. The legitimacy of the climate information will be ensured by the co-production of knowledge by institutions in Africa and Europe and by stakeholders and scientists working together on the project. Since excellent science is a major driver of the work of AMMA-2050, we aim to publish our results in the top peer-reviewed journals, and present the research at national and international meetings.

Existing partnerships and networks are the foundation upon which our communications are built. Within AMMA-2050, stakeholders have a defined role in ensuring the work is demand-led. Our knowledge exchange activities will draw on the networks our partners have in West Africa as well as involving boundary organisations such as the CCKE-Unit. Ongoing engagement of these organisations will ensure outputs of AMMA-2050 are communicated beyond our original list of stakeholders to a wider audience of interest groups. In this, we will work with regional and international agencies such as the Volta Basin Authority (VBA), the Climate Change, Agriculture and Food Security (CCAFS) programme, the African Centre of Meteorological Application for Development (ACMAD), the Economic Community Of West African States (ECOWAS), and government departments such as the Direction de la Gestion et de la Planification des Ressources en Eau (DGPRE) in Dakar.

The capacity building activities of AMMA-2050 will involve a balance of staff time visiting African and European research centres and policy placements totalling more than 60 months. Alongside attendance at international conferences and annual consortium meetings, plus significant leadership roles, the project will help to develop a skilled workforce and a new generation of leaders in African research. The ultimate beneficiaries of AMMA-2050 will be the populations of West Africa, who will benefit from more effective use of climate information in planning for an uncertain future. This is particularly so in the key areas of food security, via informed adaptive cropping and agricultural policies, and cities which are resilient to future flood risk.